Aerial pollution monitoring with novel sensors and UAVs

Limosaero, the lead organisation, in collaboration with the UK Centre for Ecology and Hydrology (UKCEH), proposes an innovative ammonia measuring tool using a solar-powered unmanned aerial vehicle (UAV). Using a low-altitude solar UAV to carry miniaturised ammonia sensors, a flexible and innovative solution for collecting uninterrupted long time series datasets. Tools to monitor ammonia pollution at source, and at boundaries of sensitive ecosystems, are necessary to evidence the effectiveness of interventions, inform regulatory policy, improve national/global emissions inventories, and support decision-making for farmers, environmental consultants, environmental charities, and government. Informed decisions on where to invest, the technologies to deploy, and what regulation to enact, prevents and reduces emissions in many powerful indirect ways as it supports the growth and uptake of validated control measures. This project will ground-test, integrate, flight test, and analyse the sensors identified in phase 1 in a variety of representative environments like poultry farms, cow sheds and sensitive woodlands.